Investigating the Therapeutic Efficacy of a First-in-Class MDM2 Dimerisation Inhibitor Against MDM2-MDMX Driven Acute Myeloid Leukaemia

Investigating the Therapeutic Efficacy of a First-in-Class MDM2 Dimerisation Inhibitor Against MDM2-MDMX Driven Acute Myeloid Leukaemia